CorkSol. sustainable render

I do not have the ability to carry out testing of any nature to prove my theory of cork as a thin layer insulation material improving energy efficiency. Access to knowledge and equipment would be vital in this process.